StereoVisionRT - The Real Time Stereo Vision Processor

We have encountered opportunities for a stereo image processor that operates in real time. These opportunities include the core of an optic flow unit for use in vision based navigation, a collision detection unit for use in ground and airborne manned and unmanned vehicles, distance perception in a tele-operated robotic system that might be used in a hazardous environment and the removal of motion blur in photographs taken from a moving platform.
We want the Stereo Vision Processor to generate a 3D representation from each stereo image pair and to generate the translation and rotation vectors from two pairs of overlapping stereo image pairs, in real time, at a frame rate of 10 fps, at a resolution of 640 x 480 pixels.
We aim to develop a prototype hardware unit and software to perform the image processing.